Laser-cooled Berylllium ions for enhanced antihydrogen trapping and magnetometry

Be+ ions can be trapped in Penning traps and laser-cooled to very low temperatures.
This project aims to use such laser-cooled ions as a tool for antimatter research in two different
ways :
a) We will use laser-cooled Be+ ions to sympathetically cool positrons used for antihydrogen synthesis and thereby
improve the number of cold trappable antihydrogen that can be trapped. We'll use the detailed control provided
by laser-cooling to explore ways to better understand the synthesis process and improve it.
b) Antihydrogen measurements have reached a level where detailed knowledge of the in-situ magnetic fields are
becoming critical. Laser-cooled Be+ can be excited through either microwaves or Raman transitions and used as
an in situ magnetometer. The student will develop this methodology and bench mark it to existing ones and
improve on current capabilities for improved precision measurements on antihydrogen.